New Reductive Functionalisation Reactions for Amine Synthesis

This project aims to investigate the reductive functionalisation of variously protected amines using transition metal catalysis to foster an efficient hydrosilylation reaction, to generate intermediates which can then engage in downstream reactions with a host of coupling partners. Transition metal complexes are now widely used as catalysts in organic synthesis, due to the metal's wide range of accessible and stable oxidation states and ability to be used in both photocatalysis and more traditional redox transition metal catalysis. The Dixon group has previously demonstrated the use of Vaska's complex for the reductive activation of tertiary amides through hydrosilylation to form a hemiaminal species. This chemistry, which produced alpha-functionalised tertiary amines, was shown to be applicable to a wide range of natural products and active pharmaceutical ingredients, and has great synthetic utility due to the omnipresence of tertiary amines in nature. The same catalyst has also been employed by groups such as the Huang group, who demonstrated the alkynylation of amides and tertiary lactams. In the wider field, amides as precursors to functionalised amines is an area of continuing synthetic interest. This project aims to expand on the existing work of the Dixon group by developing a novel procedure for the previously unexplored reductive functionalisation of variously protected amines, using a new transition metal-based catalytic system. Once a robust procedure has been found and optimised, the next steps will be to expand the scope to a wide range of variously-protected amines, as well as different nucleophiles, looking at organometallics, and various pi-nucleophiles, focusing on the formation of new C-C bonds. Final investigations would look at the asymmetric addition of two different nucleophiles, as well as employing nucleophilic moieties within our substrates to explore intramolecular reactions to produce extended ring systems. This reactivity would have wide applicability both in natural product synthesis, and in the synthesis of pharmaceutically active compounds. This project falls within the EPSRC catalysis and synthetic organic chemistry research areas, under the physical sciences theme. This project is also partly funded by and affiliated with Cortex Organics Ltd.